Inhibitory Control of Stereotyping

A core facet of psychological functioning is the ability to inhibit the expression of unwanted thoughts and deeds, such as the racist, sexist, homophobic or otherwise prejudiced reactions that punctuate everyday life. What is surprising, therefore, is that little is known about how exactly this can be achieved. In particular, the precise mechanisms through which stereotyping can be stopped have yet to be identified. Accordingly, using an advanced quantitative methodology - the Bayesian estimation of the parameters underlying response inhibition - the current research will address this important theoretical and practical issue. In a series of experiments, attention will focus on how three critical determinants of gender stereotyping influence the inhibition of stereotypic responses: (i) people's facial appearance (i.e., high vs. low gender typicality); (ii) the everyday contexts in which targets are encountered (i.e., stereotypic vs. counter-stereotypic); and (iii) individual differences in implicit sexism (i.e., high vs. low). All experiments will utilise a standard stop signal reaction time (SSRT) paradigm in which responses must be withheld (i.e., inhibited) on designated trials. Data will be modelled using a Bayesian parametric approach that allows estimation of the entire distribution of SSRTs. This approach assumes that SSRTs are ex-Gaussian distributed and uses Markov chain Monte Carlo sampling to estimate the parameters of the SSRT distribution. Crucially, these parameters are associated with specific underlying cognitive mechanisms during decisional processing. By modelling the data in this way, the current work will yield insight into not only the conditions under which stereotype-based responses can (and cannot) be inhibited, but also the processes that underpin this pivotal social-cognitive capacity. In so doing, the findings will inform theoretical understanding of how stereotyping is controlled, knowledge that can potentially be used to develop strategies to counteract this practice.